Understanding the role of carotenoids in bacterial light-harvesting proteins

Technical abstract
This project will delineate the photophysical mechanisms for important protective processes that occur within light-harvesting (LH) protein complexes, using mutant strains of bacteria and model membranes that were recently developed by our team. Photosynthetic organisms can be damaged by exposure to high light intensity, therefore they activate "photoprotective" energy dissipation processes in their LH proteins. This is crucial for maintaining the efficiency of plant photosynthesis but the influence of two key factors is not well understood. First, carotenoids are known to be involved in energy dissipation but the underlying photophysical pathways are highly debated. Second, the clustering of LH proteins within natural membranes appears to promote their energy-dissipative states, however the molecular basis is unknown. This project will quantify how protein clustering modulates the energy dissipation pathways related to carotenoids, by performing a detailed photophysical and structural comparison of four variants of the bacterial LH2 complex that have different carotenoids and contrasting these to the plant LHCII complex. Work Package (WP) 1 will quantify how the photophysics of LH complexes relates to their carotenoid content by assessing proteins that are isolated from each other. WP2 will quantify how the photophysics of LH complexes relates to the dual effects of carotenoid variation together with protein clustering, by assessing model lipid membranes where we can exert control over the proteins' aggregation state. Finally, WP3 will assess natural membrane extracts and compare these to the model membranes, allowing us to determine whether the photophysical trends are inherent to the LH complexes or depend upon external factors. A combination of spectroscopy and microscopy techniques (TA, FLIM, AFM) will provide definitive mechanistic insights. The outcome will be a step-change in our understanding of the molecular basis for photoprotection for diverse organisms.